Functional analysis of novel genes implicated in the control of plant growth

How genes shape plants and animals is one of the most important questions in Biology. In plants, the ability to genetically control the size and shape of organs (such as leaves, flowers, and stem) is also important to improve crop productivity.

Our lab has been been studying how regulatory genes shape floral organs and the stem in the model plant Arabidopsis. We found that different genes that control growth of different organs converge on the regulation of a common set of genes, which are likely to function as a general toolbox for plant organ growth. This set of genes implicated in growth of different organs includes a novel class of genes called IQD. Although one member of this gene family has been found to control fruit shape in tomato, the exact molecular and cellular functions of the proteins encoded by IQD genes are not known.